The University of Manchester and C4X Discovery Limited

To transfer, and embed into drug discovery, cutting edge biomolecular NMR techniques for the characterisation of dynamics of protein: ligand complexes in solution. Synergies will be identified and developed with the proprietary ligand NMR technology.